Phase behaviour of biological membranes under non-equilibrium conditions

This work involves the investigation of the phase behaviour of lipid bilayers under inhomogeneous thermal fields. The practical aspect of the work involves equilibrium and non-equilibrium molecular dynamics simulations